Project COMET: Developing a Circular UK Battery Supply Chain

Clean technology pioneer, Mint Innovation, is collaborating with JLR, LiBatt Recycling, and WMG to demonstrate essential circular lithium-ion battery recycling solutions for the UK automotive industry. Mint will develop its proprietary low-carbon hydromet black mass refining technology at a demonstration facility, to produce lithium, nickel and cobalt - critical minerals for EV battery production. LiBatt Recycling will establish domestic capabilities for processing automotive batteries from JLR into black mass. WMG will create cells for JLR to assess Mint's recycled materials impact on battery performance. This collaboration supports UK OEM net zero targets by securing EV battery materials onshore for reuse.